ZIVVI: Zero-effort Identity Verification using Video Illumination

Project ZIVVI (Zero-effort Identity Verification using Video Illumination) takes a novel approach to user identification and access management. Today's devices combine high quality embedded cameras and Internet connectivity; using the unique signature of a flash of illumination, project technology is able to generate a video sequence which enables users to simply view their device in order to be authenticated to service providers such as banks, ecommerce, social media and paid content sites. The service will be offered as an OAUTH service, and incorporates unique technologies from image processing and biometric feature detection.